Btrack FERS 2 - Cost effective control system to manage the amount of a second fuel added to the air intake of a diesel engine.

The project aims to evaluate the potential for a highly cost effective control system to manage
the amount of a second fuel added to the air intake of a diesel engine.